Towards Net Zero by optimising thermal energy recovery and management in the waste-water sector

The recent energy crisis is placing strain on the waste-water sector to treat sewage in a cost-effective, energy-efficient manner. In addition to this, increasingly stringent environmental legislation relating to total nitrogen content will impose an additional thermal energy burden on the treatment of sludge in the coming years. As a result, Northumbrian Water Ltd are investing significant sums on the development of novel processes to reduce the energy burden on-site.

A potential "untapped" resource is (very) low grade waste heat which is available on site throughout the waste water sector. The amount of energy is vast, but the challenges of recovery are many, for example: the available temperature (< 100 C, often < 50 C), the distances between heat sources and potential sinks, and dated infrastructure which was designed without recovery in mind.

This project will investigate the feasibility of recovering low-grade waste heat in the waste-water sector via a comprehensive modelling and optimisation study. Key milestones will include: (1) comprehensive auditing to ascertain the amount and grade of waste heat available, and potential uses, (2) modelling and optimisation of suitable recovery strategies, including the consideration of novel means of heat upgrade, (3) extrapolation of results to the wider waste-water sector, developing a framework for waste heat recovery and management across the UK, (4) the potential to design "real" systems which will be installed at Northumbrian Water Ltd sites, possibly within the timeframe of this PhD.

This project is partially funded by Northumbrian Water Ltd, and the initial focus of the study will be on two local case studies: Howdon and Bran Sands sewage works. The student will have full access to the sites for the purposes of energy auditing, data collection and discussions with water industry experts. Supervisors will be appointed at both Newcastle University (Dr Law, Prof Harvey) and at Northumbrian Water Ltd.